Advanced biomaterials for Immunotherapy

New immunotherapies are revolutionizing the treatment of cancer by mobilizing the body's own immune system against the disease. In these new therapies, immune cells are cultured and engineered in vitro, and then infused into the patient. The key in vitro step offers opportunities for new biomaterials/tissue engineering technologies to make a critical contribution to patient outcomes. The student will develop new biomaterials that control immune cell development in vitro, exploiting advanced technological approaches in hydrogel and nanomaterials science.